New Sustainable Building Model and the Circular Economy

New Sustainable Building Model (NSBM) Ltd will deliver a design and build service for sustainable, innovative, integrated, new life-cycle Eco-efficient building for one planet, healthy and comfortable living.
NSBM will use an Eco-efficient frame work and specification database with sustainable structures, materials/fabrics and technologies.
NSBM solutions are for both new build and retrofit building requirements with innovative high value life-cycle building performance in both energy and non-energy terms.